AI Musical Instrument/Therapies as a Self-Driven Healthcare Solution to Support Mental Health

Musical Nutrition is about giving you the most powerful 'Musical Nutrients' to support your mental health. Our Musical Nutrients incorporate not only your preferences for where you want support but also your bio-feedback from your heart rate and brain waves. We're introducing a new process of bio-resonant audio that can personalise music and wellbeing activities to your bio-rhythms. Furthermore, instead of just playlists, we're bringing you the best of evidence based music therapy activities that can give you key resources for making measurable neurological and cognitive improvements that can translate into real life outcomes. This is a Self-Driven Healthcare solution. Enabling you to take control over your mental health and wellbeing with the best of evidence backed methods and a state of the art bio-resonant audio technology.